Danceroom Spectroscopy: Immersive Science Resources

Interactive Scientific has developed the multi-award winning danceroom Spectroscopy (dS) technology, an integrated software/hardware system with the potential to transform the way science is taught in schools. dS takes the atomic nano-world out of textbooks so it exists all around us, enabling students to interact with, manipulate and understand atoms. It has huge potential for enhancing the understanding of abstract science in schools, often only accessible to the brightest pupils.

Visualisation and interaction is at the heart of dS, improving attainment amongst learners at KS3/4. The dS team includes chemists, computer scientists and creative technologists, working closely with educators to determine the areas of the curriculum that can be most enhanced with this technology. The project outlined in this proposal is for pre-industrial research to overcome challenges of moving the technology onto platforms that can be feasibly used in schools. This involves consideration of technical, design, pedagogical and commercial aspects.